Steriderm: Technology preventing infections

Steriderm is a miniature autonomous device that sterilizes catheter insertion sites by automatically spraying them with antiseptic at programmable intervals. Steriderm will prevent catheter related infections that in turn will reduce the use of antibiotic treatments and un-necessary hospital stay time as well as saving thousands of lives. Hospital stay time due to hospital acquired infections is somewhere between 7-21 days per patient, and is a key contributor to the £1B spent by the NHS each year to treat infections. Steriderm can reduce the number of infections, the length of un-necessary hospital stay time and associated costs to the NHS. Steriderm comprises of two components:(i) an electronic dispensing unit and (ii) a capsule containing antiseptic. The Steriderm capsule system allows healthcare professionals to choose which antiseptic to deploy for each patient based on their skin type, (an option not available in pre-coated products).Steriderm is easy to use with a traffic light indicator system to moni...